Improving Maritime Lifesavers Effectiveness in Adverse Environmental Conditions

Maritime rescues are conducted extensively along England's South Coast by the Royal National Lifeboat Institution (RNLI), Royal Life Saving Society UK (RLSS-UK), and Maritime and Coastguard Agency. Worldwide, maritime lifesavers have significant social and economic impact through improving public safety.

Maritime rescues are hazardous, stressful, physically and cognitively demanding, and typified by adverse environmental conditions (e.g., high sea-states, low temperatures, high winds, precipitation, and poor visibility). Despite limited lifesaving research, other evidence suggests adverse environmental conditions decrease physical and cognitive performance. This may reduce lifesaving effectiveness with broad psychosocial implications for water users and the largely volunteer lifesaving community.

The proposed PhD will build upon the University of Chichester's occupational performance research which contributed to the UoA-24 (Sport, Leisure, and Tourism) REF-2021 submission including a four-star impact case study. The research will be supported through collaboration and knowledge exchange with partners, with support already gained from the RNLI and RLSS-UK, facilitating non-academic local and international impact.

An interdisciplinary approach will be adopted to investigate the effects of adverse environmental conditions on lifesaver performance and their psychosocial implications. Physical and cognitive tasks will be identified and assessed in adverse environmental conditions, to develop evidence-based interventions to improve lifesaver performance and well-being. The impact of optimising lifesaver performance will be improvements in safety at sea, benefiting society economically and through public and lifesaver psychosocial well-being.

This PhD proposal is underpinned by my passion for applied occupational research with clear social impact, reflected through the focus of my academic studies and work experience.